Road Accident 3D Reconstruction

Who is responsible for a road accident involving driverless cars? The answer to this question, and many like it,

is the motivation for this proposal: To study the feasibility of producing a highly precise 3D reconstruction of a

vehicle’s trajectory, in the build-up to a road accident and the accident itself, by advancing event data

recorders such as dashcams.